Regioselective reactions of arynes and heteroarynes

Arynes and heteroarynes such as pyridynes are reactive chemical intermediates. Controlling the site of reactions of these molecules remains challenging. We have previously developed a rapid access to relevant precursors of heteroarynes. We will now develop new reactions of pyridynes and arynes: regioselective nucleophilic funtionalisation, C-H functionalisation, and bis-functionalisation with novel reagents. The fundamental knowledge gained through this research project should enable the development of improved synthetic methodologies that will benefit the fine chemical industry at large. The proposed research constitutes an important step towards the central goals of the EPSRC-Dial-a-Molecule grand challenge.